Glyndwr University And Gelicity (UK) Limited

To diversify and expand an established business through gaming technology as a marketing tool, thus capitalising on current reputation, and exploiting the marklet to increase sales.